Process Innovations for electric Motor Manufacturing Solutions (PIMMS)

As the Automotive sector rapidly moves towards electrification there are significant barriers to OEMs and tier 1 suppliers investing into electric motor manufacturing capability, these involve concerns over market adoption rates but also the technical risk and commercial funds required to build the capability. Project PIMMS addresses these concerns through validating a range of manufacturing processes related to electric motor manufacturing and developing a commercial model that makes it accessible. The project partners are Electrified Automation, TVS Motor UK, TEKTowr and Aspire Engineering.